Hearing Enhanced Audio Relay (HEAR)

By 2050, 1 in 4 people will have hearing problems in the UK.

GoMedia will with the support from the Royal National Institute of the Deaf develop and test Hearing Enhanced Audio Relay (HEAR). This solution will address the issue that audio announcements on trains are difficult or impossible to hear for passengers with hearing difficulties. We will develop an affordable software solution that broadcast automatically audio announcements to passengers own devices. It will give passengers with hearing problems the ability to hear audio announcements through their own audio devices. Also passengers can listen to their own content on their device, such as an audiobook. For example, whilst connected to HEAR, the audiobook will pause and make the audio announcement through the passengers own device. HEAR is being developed to be a cost effective solution that can be installed on the majority of train carriages in the UK, and because HEAR is a software solution it will save the UK train industry millions of pounds removing the need to install expensive hardware solutions on board trains. More importantly it will reassure and increase accessibility to the rail network for passengers with hearing problems.